Planning Permission AI

Pictar Developments Ltd and Radford Building Services Ltd are proud to announce the "Planning Permission AI (PPAI)" project, an innovative initiative set to revolutionise the planning permission process.

PPAI is an AI-driven solution designed to predict the likelihood of planning permission approval for construction projects. The software will utilise machine learning algorithms, trained on vast amounts of historical planning permission data, to make accurate predictions about future applications.

The project is targeted at addressing a key business challenge in the construction sector: the uncertain and time-consuming nature of planning permission applications. By leveraging AI capabilities, the PPAI system will speed up the planning process, allowing for more accurate project timelines, and reducing the risk of project delays due to planning permission rejections.

PPAI will be developed by the technical experts at Pictar Developments, who specialise in AI and machine learning, in collaboration with Radford Building Services Ltd, which brings deep industry knowledge and expertise in managing and delivering construction projects.

The PPAI project, through data-driven decision-making and project management optimisation, will increase business productivity in the construction industry by reducing the time and resources spent on planning permission applications. Leveraging the benefits of data-driven decision-making and project management optimisation, it will allow construction firms to focus on the core aspects of their projects.

The project could benefit a broad spectrum of stakeholders in the construction industry, from architects and construction firms to local authorities and homeowners.

PPAI is a pioneering initiative, integrating AI into traditional construction processes, paving the way for digital transformation in the industry. Through this project, we aim to demonstrate the potential of AI in addressing business challenges and enhancing productivity in the construction sector.